CyberShip: The North East Cyber Skills Outreach Tour

CyberShip is a mobile cybersecurity lab dedicated to bringing practical, hands-on cyber training to underserved communities in North East England. Hosted by Newcastle University's cybersecurity team, it travels to towns that have limited access to digital skills resources. By rolling up with mobile security testing equipment, CyberShip creates a pop-up "cyber classroom" wherever it goes, making education both accessible and exciting.

Each visit involves interactive demonstrations of real-world hacking techniques, showing participants how cybercriminals might exploit weak security. Immediately afterward, the team highlights simple defense strategies that can block these attacks---such as using strong passwords, installing security patches, and spotting phishing emails. Attendees can also participate in guided lab sessions, where they test out open-source hacking tools in a safe, controlled environment. This approach helps individuals, small businesses, and community groups truly understand both the risks they face online and the concrete steps they can take to protect themselves.

By focusing on towns/localities that are often overlooked by major technology initiatives, CyberShip closes the gap between urban and more remote or rural communities. Its flexible format caters to a wide range of learners; at each stop, CyberShip fosters a sense of collaboration and shared learning, forging connections and triggering interest in cyber security that can last long after the lab rolls on.

Ultimately, this project is about inspiring greater awareness and boosting digital resilience for everyone, regardless of background or location. We aim to nurture a stronger local cyber talent pool and help small businesses thrive by reducing the likelihood of cyberattacks. In doing so, CyberShip contributes to a safer, more inclusive ecosystem within the North East of England outside of its major cities.